Pluripotent stem cell research related to human development and regenerative medicine

Pluripotency exists transiently in early mammalian development. It is a very short period and it consists of three continuous phases called naïve, formative and primed. Naïve phase represents pre-implantation stage, formative phase represents early post-implantation and primed phase represents gastrulation stage, when cells start to commit their fate. These pluripotency phases were mostly studied using mice however, the development of mouse embryos is different from those of humans in timing and morphology. It is impossible to examine post-implantation stage embryos directly in humans so stem cell culture acts as an ideal model to understand post-implantation stage human development and gene regulatory network. We use recently developed formative stem (FS) cells to understand post-implantation stage development.

1. Firstly the student will test such mouse genes in human cells and will learn how to analyse transcriptome (RNA-seq) data and list up candidate genes to test, which is specifically expressed in human formative stem (FS) cells as well as any related human embryo data.

2. our lab will perform the genome-wide gene knockout screening using CRISPR/Cas9-gRNA libraries. We will establish the reporter human FS cell lines which we can monitor the gene expression by FACS. The candidate of such reporter gene is OCT4 and OTX2 and also genes identified in the expression analysis in 1. We will use gRNA libraries and monitor such reporter gene expression. We will collect the cells using reporter expression pattern and perform next generation sequencing experiment to identify which gRNAs affect the reporter gene expression.
The outcome from 1 and 2 will produce the good number of candidate genes, so the student will perform experiments to confirm its effect individually. We will assess them by gene knockout individually using CRISPR/Cas9.